Enhancing the yield of industrial Actinomycete fermentations

Clavulanic acid (CA) is a beta-lactamase inhibitor able to potentiate the antibacterial activity of

penicillins against otherwise resistant bacteria. It is the product of complex biological factories found

naturally in Streptomyces clavuligerus, and is currently made industrially via fermentation using a strain

that has been through successive rounds of natural selection. Fermentation conditions and media are

carefully controlled and optimised to ensure maximum cell growth and CA production. A key condition is

pH, which despite being controlled to ensure maximum cell productivity is conversely a major influence

on degradation kinetics of the unstable CA molecule once produced. The proposed work aims to

combine recent biological advances with industrial technologies to develop a strain and fermentation

process designed to optimise yield while significantly reducing degradation. This project will provide a

benchmark against which to judge the success of such an approach in an industrial environment.